Printable perovskite solar cells

In the last 12 months we have had an unexpected breakthrough in the field of emerging photovoltaics with the realization of over 15% efficient solid-state hybrid solar cells based on organometal halide perovskite absorbers. These solar cells are fabricated from extremely inexpensive material and are remarkably efficient, with prospects for significant improvement in the next few years, setting them apart from other emerging PV technologies. This DPhil project is centred around perovskite solar cells, with activity ranging from synthesising new perovskite absorbers, with a goal to understand the influence of structure and composition upon charge generation and electron-hole lifetime, through to thin film processing, device fabrication and advanced spectroscopy.

This project falls within the EPSRC solar technology theme.